The Link App- Digital client onboarding

Law firms are critical to the continuation of the right of the citizens of the UK and abroad. Victims of domestic violence will need injunctive relief, parents separated from their children and employees desperately trying to interpret their employment rights, all need to instruct a lawyer to advise and represent them during this difficult time. However, the legal sector was one of the least prepared for remote working and social distancing as it relies heavily on paperwork, face-to-face meetings and in-person court presences, all of which are currently limited or unavailable to firms or their clients.

This project will provide a single, secure and integrated platform for onboarding clients, managing case-loads and enabling legal firms to continue their vital work in the UK and abroad during and after the COVID-19 pandemic. Alongside this, the platform will offer resilience for organisations in the event of a second wave of the pandemic or future disruptive events.

-- Effects of "extension for impact" funding --

Our original design for digital client onboarding was restricted to users of our main communications platform, we have identified changes required to remove this restriction, allowing firms to use our digital onboarding feature with all of their clients, we expect that this will increase adoption and consumption of our solution.

During the COVID 19 lockdown the platform was free use for 3 months. This offering enabled us to pick up new customers across the globe. Our supplier, being GBG, provides identity checks compliant with UK legislation. This means that our clients from outside the UK cannot benefit from the feature. GBG do provide international checks, however, the digital client onboarding compliance requirements for each of those markets is different and we need to identify them to expand this feature to our user base abroad.

It is our intention to improve our integration and run BETA tests with existing and prospective customers, again utilising GBG, so that they may see the benefits of the feature and allow us to monetise this feature.